Cyborg Soloists: Advancing Interdisciplinary Music in the Post-Internet Age Through New Musician-Technology Interactions.

The project will achieve these objectives by addressing the following research questions:

- How can Interdisciplinary Music be advanced beyond its current practice by collaborating with leading technological
innovators?
- How can recent developments in electronics instruments, motion sensors, AI, virtual reality, web design and interactive animation and other technological innovations be used by creative musicians in new ways to create ambitious new work?
- How can musicians utilise specialist technological expertise in achieving more ambitious uses of film, analogue synthesisers and other existing technologies?
- Can these technological innovations be applied to other arts and other industries?

Cyborg Soloists will address these questions by creating a Centre for R&D in Interdisciplinary Music at Royal Holloway. The
Centre will combine the resources of the Music, Media Arts, Drama, Electrical Engineering, and Computer Science
departments. Internationally renowned musicians and technological innovators will be invited to create work that expands
the field of interdisciplinary music that will then be toured to major international festivals and venues. The hub will host
residencies for visiting artists, giving these bespoke teams the time and resources to tackle the technical and artistic
challenges limiting the expansion of the field. The applicant will lead the projects, mentor the collaborators, and be one of
the primary artists in most of the projects. Ethnographic documentation of the projects will be used to research the creative
processes leading to new insights into musician-technology interactions. And the new and adapted technologies will have
wide applications across musical genres, other performing arts, as well as having wider applications in human-computer
interactions.

By creating research teams between musicians and technological innovators, a range of ambitious, innovative new projects
will be explored, focused on the following topic areas:

Extending the Body
Creating cyborg musicians through the use of motion sensors, 3D motion capture, and brainwave scanning tech.

Remaking the Old
Repurposed analogue technologies, expanding the possibilities of analogue synthesisers, and of common analogue
technologies such as tape machines and turntables

Film-Body interaction
Compositions featuring live video interaction with the performer, using new films featuring performers and composers, and
re-editing existing films

Hyperinstruments
Creating new musical instruments that extend existing ones with electronics. These would range from expansions of new
digital instruments (such as Air Sticks), new surface-based sensors, instruments featuring in-built sensors, and new
acoustic instruments using 3D-printing technology

AI and new types of interaction with computers
Artificial Intelligence to develop computerised co-performers (acting as chamber musicians) and create new types of visual
interaction.

Music with Virtual Reality
Virtual reality to create musical works that expand on RHUL's StoryFutures project and Jonathan Packam's VR scores.

Music using the Internet and Mobile Technologies
Exploring the use of mobile phones for audience interaction, as well as website-based crowdsourced compositions

Hybrid Installation Works
Long form performances and works created for art spaces, facilitating new types of audience interaction.

Staged Hybrid Works
Inviting directors and theatre practitioners to create major works with composers and performers, featuring the
technological innovations developed.

Research Outputs from the project will including the 25 compositions, at least 10 new technological innovations developed with industry partners, performance tours by the applicant and invited collaborators, 12 journal articles, 12 conference papers, new software and hardware, 2 conferences, 2 festivals, and an edited book
about new directions in interdisciplinary music.

Potential impact
The music industry currently contributes £4.5 billion per annum to the UK economy, with creative and technical innovation crucial to the UK's international standing. With changes to immigration (including Brexit) encouraging a drain of talent to other countries in Europe, the US, Canada, and Australasia, it is a particularly crucial time for investment in musical innovation, both in new approaches to musical creativity, and new music-related technologies, to maintain this international competitiveness. In addition, the Digital Economy has been identified by UKRI as a key theme, "supporting research to rapidly realise the transformational impact of digital technologies on aspects of community life, cultural experiences, future society, and the economy" with content creation and consumption as a key component. The project addresses this theme by exploring many different uses of digital technologies in the performing arts, with applications to the UK's cultural life, as well as to the broader creative industries, and to medical and therapeutic uses.
This project's artistic and technological innovations will contribute to the music industry and the Digital Economy. New approaches to interdisciplinary music and the technologies used, will influence the cross-media innovations of musicians across the industry, from traditional orchestras using multimedia to develop new types of interaction with audiences to pop, electronic dance and hip hop musicians who will have new tools for integrating their bodies into musical creation and interaction, to new online VR platforms at film festivals, looking to explore immersive audio-visual experiences for audiences. These innovations will reach a wide variety of audiences through being featured in tours to multiple international music festivals, professional concert films released online, 2 major festivals at RHUL, media articles and a documentary about the works.
The technological innovations, including new extensions to instruments, sensors, and software for new types of audio-visual interaction, will have applications to artists across the sector, from musicians performing popular electronic dance music, to choreographers and theatre directors exploring connections between movement and media interaction. The will also have wider applications to music education (through new motion-based interaction and creativity tools) and to medical and therapeutic applications from motion-based music-therapy to greater accessibility to a variety of apps using surface-based sensors. To advance the research and impact aims, the industry partners will need to demonstrate new developments and applications as a result of the collaborations, as a condition of their participation.